Home Learning - Daily Structured Activity and Content Provision

Imagine you are the parent or carer of a young child - or more than one! Their nursery or school has closed and you are trying to work from home or around an emergency role and trying to make the most of a confusing stream of suggestions and ideas to entertain and educate them.

The school is doing its utmost to support you but you still don't have enough activities to occupy, let alone educate your child. Celebrities are providing some bits and pieces but what age are they appropriate for and do they fit in with what they are doing at school?

You hear that the BBC will be offering educational support - great! But, then find out it will only be doing this for a limited period of time per day and maybe not appropriate for your child. One key worker told us 'I need resources for the kids but have no time to research .. there seems to be too much out there'.Then you hear of a website - curated, organised, content aimed directly at you and your child's age. It provides a community, support and advice and even a chance to share your child's creations with thousands of their peers. One parent told us on Facebook, "this was brilliant! Though the activities only lasted a few minutes, you enabled us to engage and our imaginations took us much further! Our first go and it was a really fun day after a few where things have got a bit tough. Thank you so much!'

Our platform already brings together dozens of volunteers and thousands of parents. But we need help to scale up and reach hundreds of thousands of parents and carers. To help teachers go further in supporting their families, parents cope at home and not feel useless; to help children laugh, learn and have fun in difficult times and to make the most of the creative talents of teachers, celebrities and entertainers who are keen to help others.